THERAPy for the Synthesis of Saturated N-Heterocycles

Stereoselective reductive amination of hydroxypyridines will be developed as a general and concise route to aminopiperidines. By allowing direct conversion of flat precursors to sp3-rich scaffolds, this strategy will expedite the exploration of privileged chemical space.